Molecular pharmacodynamics of amoxicillin: implications for global targets for antimicrobial resistance (AMR)

The burden of antimicrobial resistance (AMR) is increasing. AMR-associated global mortality is predicted to reach 10 million annually.1-3 Despite most antimicrobial use occurring in community settings,2 few community-appropriate antimicrobials are in development. Thus, optimising the use of existing antimicrobials to maintain their efficacy and prevent AMR progression is essential.4,5

Pneumococcus is the causative bacterium for many community infections and has World Health Organisation (WHO) priority status.2,5 Amoxicillin is a first-choice antimicrobial for pneumococcal infections.2 Amoxicillin and amoxicillin/clavulanic acid are the most frequently used antimicrobials globally, including in the United Kingdom.6,7

Despite extensive global use, understanding of the best way to administer amoxicillin in terms of dose, schedule, and treatment duration (i.e., the regimen) to achieve clinical cure and simultaneously minimise AMR emergence remains limited, and this has implications for global health policy.

Challenges:
Two distinct events are likely relevant for pneumococcal emergence of resistance to amoxicillin:

(i) an initial transformation event whereby there is uptake of resistance genes - importantly, this phenomenon does not require amoxicillin;8-10 and,

(ii) subsequent selection and expansion of resistant clones under amoxicillin pressure.11

The ambient conditions required for both events are poorly understood. The factors that make pneumococcus more likely to take up DNA are uncertain. Although the ultimate mechanism of pneumococcal amoxicillin resistance is well established, molecular pathways to that endpoint are ill-defined, compromising the design of mitigation strategies.

Once generated, the selection and expansion of resistant clones depends on exposure to amoxicillin within sites of colonisation and infection. Antimicrobials may not readily partition to some infection sites (collectively termed "sequestered disease"). The impact of spatial variation in antimicrobial exposure on response and resistance liabilities is unknown. Addressing these knowledge gaps will help identify optimal amoxicillin regimens that maximise antimicrobial activity for different infections, while minimising the emergence of resistance.

Given the frequency of pneumococcal disease and decades of amoxicillin use, extensive anatomical, microbiological, and pharmacological data are available. In isolation, neither these data nor traditional clinical studies can be readily used to predict the resistance liabilities of amoxicillin. Quantitative systems pharmacology is a potential computational method of integrating existing data, incorporating new findings, generating hypotheses to direct future clinical/experimental research, and identifying optimal amoxicillin regimens for global use.

Technical abstract
This project aims to investigate the molecular pharmacodynamics of amoxicillin in the treatment of community pneumococcal infections with a view to guiding optimal amoxicillin regimens. Given the prevalence and burden of pneumococcal disease and the widespread use of amoxicillin, optimising amoxicillin regimens can help achieve proposed international targets for the reduction of antimicrobial resistance (AMR), e.g., 10% reduction in AMR-associated mortality by 2030.
The project will characterise the molecular pathways towards amoxicillin resistance in pneumococci. Amoxicillin resistance in pneumococci occurs through mutations in penicillin binding protein (PBP1A, PBP2B, PBP2X) and MurM genes. Acquisition of mutations is through fratricide of cohabiting resistant Streptococci, and transformation with their genomes. The determinants of transformation efficacy will be characterised. Following transformation, mutant pneumococci with a distribution of amoxicillin susceptibilities are placed under selection pressure with amoxicillin exposures. This will be modelled in Hollow Fibre Infection Models. It is hypothesised that there will be selection and expansion of resistant clones. The molecular pathways towards resistance will be investigated through DNA- and RNA-sequencing of resistant clones.
Given that amoxicillin exposures likely determine the emergence of resistance in pneumococci, variations in amoxicillin concentrations within tissue sites (i.e., the spatial distribution of amoxicillin) are significant. The in-situ amoxicillin distribution in murine middle ear and lung models will be characterised using MALDI-MSI.
Finally, a computational model using systems pharmacology techniques will be developed, harnessing existing literature data in conjunction with results produced through this project. This model will allow predictions to be made about regimen-dependent resistance emergence and can generate hypotheses to direct future experimental and clinical research.